Black hole on a chip

Black holes are fascinating objects in our universe. They are attractive for scientist to study. We see them in movies, such as Doctor Who, Star Trek, Interstellar, etc. Scientists obtained the first image of the black hole in 2019 and got a Nobel Prize for the discovery of supermassive black holes in 2020. Understanding of the black holes remains highly theoretical due to the lack of experimental research. Gravity is very weak and related energy scales are infeasible. It is also unlikely that we will create black holes on Earth. Quantum processes discovered by Stephen Hawking, which take place in these objects, are illusive. Nevertheless, they are the starting point to understanding quantum gravity and unifying general relativity and quantum mechanics. Another way to understand quantum gravity is to indirectly probe it using analogies. Johannes Kepler once said: "And I cherish more than anything else the Analogies, my most trustworthy masters. They know all the secrets of Nature, and they ought to be least neglected in Geometry." Analogue gravity research consists in mimicking physical processes, which take place in astrophysical objects, in a controlled laboratory environment.

Theoretical investigations show that thanks to the equivalence, black holes with fathomless gravity can be described in a language not involving gravity at all. Instead, we have a quantum system with strongly interacting particles that can potentially be created and studied in a laboratory environment. The bridge between the black hole and quantum systems is provided by holography. It turns out that experimental tools to create such systems already exist. They are the very same tools that are used to produce quantum devices.

In this project, we will use state-of-the-art experimental quantum technologies to produce analogue black holes in graphene. We will perform quantum transport measurements to demonstrate their characteristics and test conditions to observe so-called the Sachdev-Ye-Kitaev model. Our aim is to realise an analogue black hole in a solid state system using a new type of graphene devices and test graphene as a novel black hole simulator.

The project will bring together a multidisciplinary team of researchers working in condensed matter physics and cosmology to use quantum technology to study fundamental physics of black holes. We will be able to form links with the UK National Quantum Technologies Programme, facilitate attracting more people to this field of research, contribute to the growing community using quantum technologies for fundamental science.